ERA-NET NEURON: Investigation of the neuroinflammatory basis of the human type I

Aicardi-Goutières syndrome (AGS) is a cause of very severe brain disease in children. A lot of
evidence exists to indicate that this brain damage is due to an inflammatory process involving the
production of a chemical called interferon. Interferon is normally produced by cells in response to
infection by a virus, and some children with AGS are initially misdiagnosed as having a viral-related disease because of the close clinical overlap of these states. In contrast to the production of interferon
secondary to virus, in AGS an excess of interferon occurs due to a primary genetic defect. Because of
the severity of the condition there is an urgent need to develop new treatments for AGS. We think this
should be possible if we better understand how the responsible genetic changes drive interferon
production.
We intend to use the very latest genetic and cell technologies to understand how brain cells are
damaged by inflammation in AGS. AGS is rare, and few parents feel able to agree to post-mortem if
their affected child dies. However, a family with affected twin girls has generously donated the brain of
one of their very recently deceased daughters. This almost unique resource will allow us to study
human neurological tissue in more detail than ever before, and using new techniques which have not
been available previously. Additionally, we are going to make use of state-of-the-art methods for
producing 'brain cells' in a test-tube - derived from cells of patients with AGS, so that we can study
brain tissue in the context of several different genetic sub-types of AGS. We also intend to analyse a
strain of mouse which has changes in one of the AGS-related genes as another approach to trying to
understand the human disease.
Although AGS is rare, the study of the genes and the proteins related to the disease has become of
very high scientific importance - partly because of the involvement of these genes / proteins in how
the body reponds to infection by HIV-1 (the virus that causes AIDS), and also because of an overlap
with diseases where the body attacks itself - so-called autoimmunity. Thus, not only will our work be relevant to the children and families affected by this dreadful condition, it may also have relevance for a much wider set of human medical disorders.

Technical abstract
Studies of Aicardi-Goutières syndrome (AGS) have proven of major scientific importance by directly informing the biology of infection - particularly HIV-1 (e.g. Nat Immunol 2010; 11: 1005-13; Nature 2011; 474: 654-7), interferon metabolism (e.g. Cell 2008; 134: 587-98), DNA maintenance (e.g. Cell
2012; 149: 1008-22; Nature 10.1038/nature13292), and retroelements (e.g. Nat Immunol 2014; 15:415-422). AGS is undoubtedly a neuroinflammatory disease, as evidenced by its remarkable clinical mimicry of in utero viral infection (e.g. Dev Med Child Neurol 2008; 50: 410-6), a robust association with elevated cerebrospinal fluid white cell counts, intrathecal overproduction of the
primary antiviral cytokine interferon (e.g. J Neurol Sci 1988;84:201-8) and the inflammatory marker neopterin (Dev Med Child Neurol 2009; 51: 317-23), the recent observation of brain-reactive
autoantibodies (Ann Rheum Dis annrheumdis-2014-205396), and the notable observation of a
progressive inflammatory encephalopathy in a transgenic mouse model chronically producing
interferon alpha from astrocytes - which recapitulates the neuroimaging and pathological features of AGS, and some viral encephalopathies, to a remarkable degree (J Immunol 1998; 161: 5016-26; Brain Res 1999; 835: 46-61). Although much is now understood about the genetic basis of AGS, very little is known of the
mechanics of innate and adaptive immune system engagement directly relevant to the, primary,
neurological phenotype - not least because, considering the sensitivities around infant post-mortem examination, particularly where a diagnosis has already been reached, neurological tissue from
patients affected by AGS is extremely scarce. Here we propose a multidisciplinary study of AGSassociated neuroinflammation. Our project, combining expertise of high order (spanning mouse and
human biology), involves a portfolio of complementary but discrete approaches - thus mitigating risks
related to any one particular aspect of the project. In pursuing these studies, including the use of stateof-the-art iPSC and deep sequencing technologies, we will derive data informing the future treatment of the devastating AGS phenotype (across all the recognised genotypes), and which may also be relevant to our understanding of congenital infection, the biology of HIV-1, and neuro-lupus.